METHYLOMIC_DNA methylation markers to predict treatment success of biologicals in Crohn’s disease

Monoclonal antibodies have become a mainstay of therapy in common immune-mediated diseases (IMID) including Crohn’s disease
(CD), rheumatoid arthritis (RA), and psoriasis (PsO). Current therapeutics include antibodies (“biologicals”) targeting inflammatory
proteins such as Tumor Necrosis Factor (adalimumab), leukocyte trafficking (vedolizumab), or IL-12/IL-23 (ustekinumab). At present
however, it cannot be predicted which biological will be effective in an individual patient, with only <40% of patients showing primary
response to any given therapeutic. Treatment failure is associated with disease complications, and increased health care costs.. Hence
the overwhelming need for predictive biomarkers to guide personalised medicine in IMID is evident. No biomarker to target therapy
is validated in clinical practice. In METHYLOMIC, we build on multiple previous cohort studies in which we confirmed epigenetic
biomarkers (specifically DNA methylation) as the most stringent predictor of response to biological therapy, zooming in on CD.
Specifically, we discovered and validated differential DNA methylation profiles in peripheral blood as biomarkers of response/deep
remission for 3 approved biologicals in CD. Through the use of machine learning algorithms, treatment response could be predicted with
up to 93% accuracy for each biological for CD, and RA. METHYLOMICS is committed to bringing personalised treatment-selection in
CD and other IMID to clinical practice. We have teamed up clinical, epigenetic, and DNA diagnostics experts, patient organisations, and
companies across Europe, for further validation studies, develop a marketable rapid targeted methylation assay that we than validate in a
unique prospective randomised clinical trial for CD. Efficiency and cost-effectiveness is assessed in great detail and regulatory approval
is guided by experts to assure delivery of the first epigenetic kit personalised treatment of CD.